UKRI AI Centre for Doctoral Training in Safe Artificial Intelligence Systems (SAINTS)

The SAINTS CDT operates as a single programme of research training. Whatever their disciplinary focus, students will be trained together, including in taught modules on the technical, legal, ethical and societal underpinnings and implications of Safe AI research and how to conduct their work in line with the principles of RRI. Upon joining the Centre, all students will join their supervisory group and a multidisciplinary research team that focuses on a 'grand challenge' within one of the SAINTS themes.

Individual research projects will be defined in greater detail post enrolment. The first six months has a significant amount of time allocated to taught courses and team working, with group and individual assessments. Beyond this period, there will be ongoing taught skills, but the focus will be increasingly on team research and the individual PhD topic.

The JeS details for each individual research project will be updated by the end of the first year.